NUFIS - Natural Under-Floor Insulation System

SHS is an energy advisory organisation that has delivered 15,000 assessments and energy efficiency

interventions (~120,000 tCO2 savings) under the ECO scheme and has developed innovative retrofit solutions.

Working in the energy efficiency industry over the last 5 years we identified a large untapped opportunity:

Domestic space heating accounts for 15% of current GHG emissions. Up to 25% of a home’s heat loss exits

through the ground floor (Pelsmakers, 2016) – this affects 6.5 million homes in the UK (EHS, 2012). Traditional

floor insulation has not become widespread due to the a) high upfront costs (£4-5k); b) high disruption (3-4

weeks); c) lack of suitable thermal insulation product.

To address this, we developed an innovative, low-cost "Natural Under-Floor Insulation System" ("NUFIS") that:

i) eliminates structural disruption; ii) cuts costs by speeding up the installation; iii) uses nature-based, ECO

friendly thermal insulation material; and makes underfloor insulation accessible to the mass market.